Rural Political Ecology Approach To Creative Industries: Cornwalls' Creative Industries

This research aims to advance understanding rural creative industries by utilising a political ecology approach to examine socio-economic relations using case studies in the Global North and Global South. The Theory of Structuration is applied to rural creative industries, examining key social relationships within rural spaces to understand how they manifest creative development, local identity, and governance. It aims to understand the distinctions between rural creative ecologies and creative urban development. The research aims to use the case studies of the creative industries in Cornwall, UK, and Cornwall, Jamaica, to test, analyse, and refine the rural political ecology framework by applying the rural experiences of creative practitioners in these areas to conceptualise and advance the rural creative industries. Uncovering the rural experiences of creative practitioners through research methods, such as observation, transect interviews, digital storytelling, and semi-structured interviews, to map the rural creative ecosystem and examine their relations and perspectives. The PhD explores rural creative industries, challenging urban models and forming a working model with DMU and Creative UK. This platform will inform policy design and map other rural creative ecologies, allowing for better understanding and decision-making in global governance. The conceptual framework can be used as an effect evaluation tool for Global North and South governance, assisting in mapping rural creative ecologies and directing their decisions and planning.